INSENS: Indoor Environmental Sensing for Improving Health, Wellbeing & Productivity in Buildings.

"Indoor environmental air quality directly impacts the health, wellbeing, & productivity of occupants. Studies evidence 4-6% performance decrease when offices are too hot/too cold; 101% increase in cognitive scores in well-ventilated offices and increased in productivity per employee of at least US$6,500\. Public Health England blames unhealthy buildings for costing the NHS over £7.4bn annually, & research from the Canadian Green Building Council has shown healthy buildings to be worth at least 7% more. The UK Green Building Council has identified current methods for measuring indoor environment data as ""_highly challenging_"".

**INSENS** is an affordable, retrofitable, real-time Indoor Environmental Sensor analytics solution to measure & analyse building health in real-time, integrated with real-time occupancy data & building management systems (BMS). The solution addresses an unmet market challenge with potential to be applied to other sectors including Smart Home & Smart Transportation."